Molecular Metalloenzyme Mimics for the Electroreduction of CO2

This PhD project explores a new bio-inspired approach to develop synthetic catalysts, using metalloenzymes as paradigms. Key enzymes for biological CO2 fixation are carbon monoxide dehydrogenase for reversible CO2 reduction, and acetyl coenzyme-A synthase for carbonylation, which both feature bimetallic sub-sites containing a redox-active nickel centre.